Real-Time Feedback Collection Platform

The platform captures real-time feedback during live events through participants' smartphones via QR code access, with no downloads or accounts required. Facilitators can create and push questions instantly to all participants during workshops, training sessions or events, and participants can also submit spontaneous reflections. Responses are automatically structured for analysis, reporting and funding applications, transforming traditionally lost insights into valuable evidence.